Development of novel catalytic protocols for biomolecule assembly

This project will focus on the development of new, catalytic and enantioselective methods for organic synthesis. Specifically, this project will use newly developed asymmetric organocatalysis methods to allow the expedient preparation of chemotypes of relevance to medicinal chemistry .
EPSRC themes: Catalysis, Synthetic Organic Chemistry, Chemical Biology and Biological Chemistry.
Grand Challenges: Healthcare Technologies, Dial-a-Molecule